Automation and responsibility in a digital welfare state

My research project will inquire into automation in/of the British welfare state and its ability to scale structural violence. I will interrogate and develop an understanding of soft war through software: information technology systems for population sorting and ranking that enable or prevent access to life opportunities and contribute to structural violence and indirect killing of populations.

I will conduct qualitative and semi-structured interviews with developers, users and targets of systems that digitalise and/or automate the process of benefits allocation, (semi)autonomous systems or welfare robots. My fieldwork will engage with front-line workers employed by councils, (product) developers employed by companies commissioned to produce software for governments, and ideally with welfare recipients. When the distance from decision-making enlarges, a change in responsibility happens that is importantly related to the shift when the moral actor is not a cog in the machine, but is the machine itself.

Documents that reveal state and corporate collaborations fatal for citizens and inhabitants are hidden from public view. As much as I would benefit from accessing such documents, the current situation demands a theoretical effort that could later translate into legislative demands for transparency and accountability.